NATEP 3

The NATEP Programme:

Supporting collaborative technology development projects in the aerospace supply chain, with grant funding and mentoring by technology experts.

Enhancing the competitiveness of supply chain companies to better enable them to win new work with existing customers and with new customers worldwide.